Automotive Waste Avoidance and Reuse Project using Smart Programmable Electrical Energy Dismantling (WARPSPEED)

This project will develop a method to enable the rapid and effective dismantling of aluminium structures which are used in current and future designed automotive applications. Aluminium alloys are used throughout electric vehicles in, for example, the body and battery frames and cells. Jaguar Land Rover (JLR) are projected to use 193,500 tonnes of aluminium alloy annually in the vehicle bodies alone. By enabling more rapid and efficient disbanding of automotive parts, this material could be reused or recycled at the end-of-life from the Body-In-White (BIW). Adhesive bonding is used as a primary joining method, with JLR estimating the use of more than 6,000 tonnes of structural adhesive annually. In addition to the ability to dismantle and recycle materials at the end-of-life, this approach will lead to more flexible electric vehicle production via remanufacturing of parts and the potential for increased adoption of reused and recycled parts in the automotive sector. JLR has committed to reducing greenhouse gas emissions across its operations by 46% by 2030\. In addition, Article 11 of the EU Batteries Regulation focuses on removability and replacement requirements for portable batteries. The technology developed in this project will help JLR achieve these requirements.

The overall aim of the project will be to work closely with the Industry Prime and Integration Supporter to secure a credible and practical route to market, underpinned by the **Validation Report**. The project will include a well-defined research and development work package, accounting for around 60% of the overall project content and a demonstration of the prototype system at the Primes, Midlands based facilities providing the **granular evidence** required to **transition** the technology **through TRL5 to TRL7**.